Manchester Metropolitan University and Laila's Fine Foods Limited

To transform the production operation and real-time information systems capability to create an efficient, agile and sustainable manufacturing system.